Innovations in local knowledge production for urban policy

This award is facilitating an investigation into how local knowledge is accessed, translated and used to effect policy and practice at the Greater London Authority. The student is looking specifically at a handful of innovative community-based participatory research initiatives. In the context of these projects they are asking: how can community-based participatory research enable the public to engage meaningfully in urban decision-making? And, how can community-based participatory research help community and local government actors to work together in the co-production of urban policy?